University of Northumbria at Newcastle and Renown Group Limited

To develop a bespoke manufacturing platform for cladding and machining of steel/nickel super alloy stacks and to deliver an optimised process enabling robust technology and high productivity for offshore marine parts under extreme environmental conditions.